Dissecting the diverse development programmes in different tissues during the development of a nitrogen fixing nodule

Technical abstract
The formation of a nitrogen fixing symbiosis involves the coordinated development of two distinct developmental processes in the root: the initiation of infection threads in epidermal cells and the formation of the nodule meristem in cortical cells. These two processes must be tightly coordinated to ensure bacterial infection into the developing nodule meristem. We and others have shown the critical importance of a suite of transcriptional regulators during the initiation of both bacterial infection and cortical cell division. This proposal will use FACS to separate and isolate epidermal cells, inner cortical cells and pericycle cells; single cell types that each respond uniquely during nodulation. We will then be able to assay how these transcription factors function in the different tissues and the mechanisms of their activation in the root epidermis vs. cortex. The bioinformatic approaches that we develop will allow us to interpret this information in a systems view to better understand how nodulation responses are coordinated.

The main objectives of this work are:

1.Develop materials and protocols to exploit Medicago truncatula for single cell-type functional genomics. 2.Define tissue specific gene expression changes in the epidermis, the cortex and the pericycle during nodulation. 3.Define the roles of NSP1, NSP2, ERN1 and NIN in tissue specific nodulation gene expression. 4.Assess how NSP1 and NSP2 are differentially activated by CCaMK and by cytokinin. 5.Assess mechanisms for the coordinated regulation of the epidermal and cortical programmes.